The Dynamics of Endemic Fungal and Oomycete Biodiversity and Ecology in Response to the Reindeer-Culling Programme in South Georgia

The project will involve travelling to South Georgia and the Falkland Islands, with the primary aim to sample the soils of multiple locations in South Georgia, with the intention to conduct targeted metagenomics on the fungal soil communities present, with particular emphasis on investigating the impact the introduced reindeer have had on the fungal communities and whether these fungal communities adapt again after the reindeer have been culled. Sequencing will involve usage of a number of ITS primers with the actual sequencing being carried out using Illumia MiSeq. Locations on South Georgia with high reindeer activity include the Barff Peninsula, Stromness Bay and Royal Bay. Secondary aims involve sampling the fruiting fungi present on South Georgia and Falklands and collect further water samples to investigate the oomycete diversity with potential opportunities to investigate their plant pathogenicity.